Queer Identities in Conflict: Responses to and Experiences of Sexual Minority Refugees from Syria in Lebanon and Germany

Sexual minority asylum seeking is often interpreted as a process of 'fleeing an oppressive, patriarchal and
heteronormative culture/religion, to a liberal, gender-equal and 'gay friendly' society' (Fiddian-Qasmiyeh 2016).
Through this logic, the sexual minority refugee is welcomed by a 'tolerant' host community, typically in Western
Europe or North America, where they are free to live out their lives as sexual-rights based subjects. Whilst this
assessment certainly reflects the increased legal rights sexual minority individuals have in the Global North, there is a
need to critically investigate and challenge the binary it generates vis-à-vis the North and South, and its effect on
diverse responses to and experiences of displacement on grounds of sexual and gender identity.